Reassessing Friedrich Meinecke and German Politics, 1906-1946

The distinctive aim of my thesis is to reassess the political thought of Friedrich Meinecke (1862-1954). A distinguished
historian and philosopher of history, Meinecke was one of the most significant public intellectuals in the Wilhelmine
Reich, Weimar Republic, to a slightly lesser degree the Third Reich, and West Germany. My working hypothesis argues
that Meinecke should be viewed as a central figure in the history of German republican thought. Scholarly works on
Meinecke's political thought have to date largely ignored the context within which he formulated his ideas. By contrast,
my dissertation, employing the methodologies of the Cambridge School of Intellectual History, would argue that these
contexts were essential for understanding his intellectual development. Such a sustained contextual analysis of
Meinecke would constitute an original contribution not just to the scholarship of the history of political thought but would
also help to shine light on the complexities of the German intellectual tradition in the twentieth century. I hope not just to
examine how an ultimately liberal intellectual, a 'republican of reason' (Vernunftrepublikaner), responded to the
extremities of the twentieth century, but to argue that Meinecke should be viewed as one of the greatest representatives
of a particularly German variant of neo-republican thoug